Quantum Line Speed Inspection of Steel Rail Track Cracks (QuanRail)

The QuanRail project explores how emerging quantum sensing technologies can transform the way rail infrastructure is inspected and maintained.

Current inspection trains must operate at reduced speeds to detect cracks and fatigue in steel rails, causing disruption and high operating costs. QuanRail investigates the feasibility of a line-speed, non-contact inspection system capable of detecting early-stage cracks and stress while trains run at full operational speed.

Using advanced quantum sensing methods, the concept aims to move rail inspection from an intermittent, low-speed process to a continuous, real-time monitoring capability embedded within normal passenger or freight operations. This would significantly improve safety, reduce maintenance downtime, and enhance the efficiency of the rail network.

The study will develop a detailed use case and business case, assessing technical feasibility, economic benefits, and opportunities for integration with digital-rail infrastructure such as Network Rail's Intelligent Infrastructure platform.

The project is led by **Digital Transit Limited**, specialists in digital systems for intelligent transport. The consortium includes **Class One Ltd**, a UK leader in rail monitoring and measurement systems; Its Director, **Stirling Kimkeran**, was the founder of Omnicom Ltd, a recognised world expert in rail imaging and sensing innovation; the **Institute of Railway Research** at the University of Huddersfield; and the **University of Leeds**, providing transport economics and business-case analysis.

If successful, QuanRail will lay the groundwork for future demonstration and commercial deployment of quantum-enabled, line-speed inspection systems. The technology promises to improve safety, lower maintenance costs, reduce inspection-related carbon emissions, and reinforce the UK's leadership in both railway monitoring and the emerging field of quantum transport innovation.